WEEE Mixed Plastic4s Recycling

The business is looking for assistance in identifying value from mixed polymer wastes such as those found in WEEE residues and ASR

The supplier will be expected to have the ability to review relevant economical technologies and potential end markets for individual fractions